Interpreting Borneo in Britain: Interrogating the colonial legacy of the Charles Hose collections in British museums

From 1884 to 1907, Charles Hose, officer for the Brooke government in Sarawak, collected over 2000 objects relating to Borneo's indigenous cultures. Now located in several UK museums, his collections are under-researched and underutilised. Borneo, however, is currently experiencing a resurgence of interest in early material culture, indigenous heritage and identity. There is a pressing need to interrogate Hose's legacy by collating data about his scattered collections; to reconstruct his agendas and the networks he used to disseminate knowledge about Borneo in the UK; and to collaborate with stakeholder communities in Borneo to privilege indigenous voices in these objects' interpretation. This innovative project will revisit Hose's legacy and open dialogue with indigenous stakeholders, making this material accessible globally.

Collaboration with Borneo communities is central to this project, as are a range of data-gathering and management methods: oral, visual and analytical. The collation of data on Hose collections from six UK museums will focus on Hose's role as collector; his networks; the ways in which his collections have been used over the past century; and the extent to which he continues to influence contemporary interpretation of Borneo objects. A database of these Hose collections will be made publicly accessible online, hosted on the Brooke Heritage Trust website. Two workshops in Malaysian Borneo's state capitals, Kuching and Kota Kinabalu, and a research trip to the rural Baram River region, where Hose was based, will introduce the project and the collated collections information to local stakeholders. Participants will be invited to share information and responses to objects categorised by Hose as originating from the Kenyah communities in the Baram, and ongoing virtual working groups will be established with interested parties, to trial a process by which information might be collaboratively used. Through presentations to British Museum research groups and curators with experience of co-curation, I will then explore approaches to incorporating these updated interpretations effectively into the British Museum's MI+ database.

This project will highlight how Borneo collections need to be rethought and reframed, and inform discussion on larger questions about colonial and indigenous knowledge-production in museum settings. How do object meanings change with shifting interpretations, uses and priorities? How do Hose's collections indicate modes of ownership, perceptions of value, exchange practices and object circulation among contemporaneous local communities?

Primary outputs will include the collated national Hose collections website; updates to about 200 MI+ records; a peer-reviewed paper submitted to the Journal of Museum Ethnography; and presentations to museum research groups. These outputs represent an invaluable case study on how Borneo and wider Southeast Asian collections might be more effectively researched and utilised in UK museums. This is particularly relevant to the current British Museum Masterplan, which aims to reimagine the museum's global collections, and the project will also contribute to the Museum's planned Southeast Asia gallery. Initiating the process of improving access to, and community engagement with, Borneo collections held overseas, and sharing project findings via regional forums such as the Borneo Research Council, will help improve research capacity in Borneo and contribute to the multiple ongoing museum and community projects there. It will also strengthen relationships between museums and communities across international boundaries, facilitating further research and information-sharing. In addition, I will have the opportunity to develop core skills in museum practice, including database management and working with communities, placing me in a strong position to develop a career curating world collections.